Simulations of massive galaxies and their circumgalactic medium

This PhD project will focus on the environments of galaxies more massive than the Milky Way. Such massive haloes are expected to host volume-filling hot gas with temperatures close to the virial temperature, which increases with halo mass. Radiative cooling allows some fraction of the gas, especially dense or metal-rich gas, to cool down to much lower temperatures. This creates a multiphase medium where the hot, diffuse gas and the cooler, denser gas are in approximate pressure equilibrium. The massive galaxies themselves behave very differently to lower mass galaxies, because they no longer rapidly grow and have mostly switched off star formation, a process known as quenching. Observations of the CGM have shown a large reservoir of cool gas even around galaxies with no cold interstellar medium or ongoing star formation. These observations have thus led to the suggestion that our theoretical understanding is incomplete.

This project will use cosmological, magnetohydrodynamical simulations, which start when the universe was very young and follow not just the formation of galaxies but also the large-scale structure of the universe. The PhD student will take charge of developing and running galaxy simulations with enhanced CGM resolution and investigate the importance of various physical processes, such as magnetic fields and thermal conduction. A single simulation is expected to generate 15 TB of data and will thus require novel analysis techniques. After developing a successful analysis package, the student will have the opportunity to exploit the simulation data to study gas accretion, large-scale outflows, chemical enrichment, and other properties of the CGM. By comparing their simulations to existing observations and making predictions for future observations, the PhD student will be able to reveal the crucial role the CGM plays in the formation of massive galaxies and to put galaxy formation models to the test.